Newton Fund - SAG Mill Optimisation and Innovative Instrumentation Development

This experimental demonstration will be conducted at one of the world’s largest grinding mills operated by

Minera Centinela. It will demonstrate the feasibility of applying modern computing and simulation technologies

to create a process model that can be used to optimise operations. A robust environmentally friendly wireless

instrument, which can accurately predict charge in real time in high granularity, will be demonstrated. To

sustain current levels of copper production Chile must overcome a number of challenges; increasing energy

costs; declining ore grades; increased throughputs; harder, more variable and complex ore types. This project

will show how geometallurgical information can be used to predict the properties of the SAG Mill feed and,

dynamically model operational performance to provide optimal set point recommendations for energy

optimisation. The model will also monitor wear rates to produce a predictive maintenance schedule thereby

minimising costly unplanned shutdowns.